Quantum computing micro chips for high fidelity electronic quantum gate implementation

Currently developing an alternative approach for quantum information processing with trapped ions where quantum gates are executed by the application of voltages on an ion trap quantum computing microchip replacing laser beams required for quantum gate implementation.